Feasibility Project to Significantly Extend Range of ZEVs via Novel Ultra-high Efficiency Direct Drive System

This project will develop and demonstrate via simulation and laboratory testing, an ultra-high efficiency direct drive system that can be retrofitted to a current production zero emission vehicle (ZEV). The innovation is expected to offer numerous benefits to the target ZEV, including extended range, enhanced efficiency, reliability improvements, cost savings, and other new vehicle design possibilities.

This project has the potential to provide a technically and economically viable product for catalysing the adoption of ZEVs, and research outcomes that will directly lead towards an increasingly electrified transport sector.